Towards implanted optoelectronics for in vivo cytomics

Technical abstract
This project aims to integrate semiconductor optical devices into bio-implants. This would provide a biophotonic system based around hollow plastic fibers used for in-vivo assessment of drug therapuetics. The fibers contain implanted cells which are spatially contained but can have full biochemical interaction with the host. The fiber also acts as a light guide to allow fluorescent read-out of the cell reactions.